Deterministic replay of parallel computer programs

Undo is a highly innovative software start up allowing software developers to gain unique insights into their application behavior and debug issues quickly that would otherwise be impossible. This project will allow record and replay technology to be applied to parallel programs solving one of the major technical challenges in modern software development.